Processes and mechanisms of the interactions between grasslands and water

Technical abstract
The novel research challenges addressed here are centred on new technologies for understanding process and mechanisms of the interaction between grasslands and water, with particular emphasis on phosphorus. The work is organised into four main activities on organic phosphorus, relationships between wetting and drying and nutrient release, grasses and their roots for mitigating diffuse pollution and determining high resolution temporal patterns in the quality of grassland waters.